Inducing the resumption of alteration in UK radioactive waste glasses

The dissolution rate of radioactive waste glasses reduces by approximately a factor of one thousand over the first 1 - 28 days of contact with water. This reduction in dissolution rate, to what is known as the residual rate, is associated with a reduction in the thermodynamic driving force for dissolution (as solubility limits of certain glass components are approached and no more glass can be dissolved) and the protective effect on the glass surface of the formation of an altered layer that inhibits transport to and from the unaltered glass surface. A phenomenon that is occasionally observed at long time scales in international (and compositionally different) glass formulations is that glass dissolution resumes at rates approaching the initial dissolution rate. This phenomenon is known as resumption of alteration and remains as a potential uncertainty in the long-term performance of radioactive waste glasses in a geological disposal facility. This research project will investigate the applicability of a resumption of alteration scenario for UK radioactive waste glasses and determine the primary controls on any resumption with respect to their compositional differences from international radioactive waste glasses.
The resumption is thought to occur when the thermodynamic driving force for the dissolution resumes as solution components form secondary phases on the surface of the glass. This secondary phase formation may also cause changes to the protective nature of the surface.
The two main objectives of the project will be:
> Distinguish between the relative importance of the two effects thought to cause resumption of alteration.
> Determine the mechanism of the resumption of dissolution and its rate with respect to the initial rate and the rate-drop.
> Determine the sensitivity of the process to pH. This is to cover potential scenarios where groundwaters have become highly alkaline through contact with cementitious material in back-fill or ILW vaults.

In addition to conventional measurements of solution concentrations, detailed analysis of the surface material will be undertaken using scanning electron microscopy, EDX and microprobe analysis. Solid-state nuclear magnetic resonance spectroscopy techniques will be deployed that can quantify the extent of the altered layer (by 1H NMR) and selectively probe and identify the structure of both crystalline and amorphous components present or re-precipitated on the glass surface by 1H- cross polarisation techniques. Isotope techniques (column separation and detailed mass spectrometry) to determine the isotopic ratios in solution as a function of time provide the complementary views of the evolution of both solution and surface during the resumption process.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.